ST TCR - Unlocking the discovery of novel shared targets and T-cell receptors for precision cancer therapies

ST TCR - Unlocking the discovery of novel shared targets and T-cell receptors for precision cancer therapies